Project Ava

As e-commerce is a requirement for all apparel brands and retailers, demand for high-quality 2D clothing imagery has skyrocketed as it is a "must-have" step in order to sell clothes online. Metail's new digitisation product "Composed Photography" (CP) provides retailers with compelling synthetic e-commerce model photography that replaces their arduous conventional model photography process. Whilst this early-stage product has received good feedback and in good demand, it suffers from cost and scalability challenges due to the high-quality threshold and manual-efforts-intensive bottleneck steps in the operation process. The project aims to address the above challenges and demands in scalability. In the project, we will create a proof of concept demonstrator for an automated and low-cost 2D high-quality synthetic model imaging solution using the state-of-the-art computer vision and deep learning technologies. If successful this will help significantly accelerate Metail's growth by enabling scope for working with a wide range retailer partners as well as boosting garment coverage for Metail virtual try-on products.

Scientifically, Ava will represent a good challenge for Metail's garment digitisation and computer vision expertise built up over 10 years of R&D.